Printed optics by ultrafast laser nanostructuring of glass

The interaction of an ultrashort light pulse with transparent material is an extremely complex phenomenon involving enormous pressures (1 million atmospheres), and extreme temperatures (>3000 K) - the process by which materials are modified under these conditions is still not clear. By understanding and controlling this interaction we can harness ultrashort light pulses enabling nanoscale processing of materials for advanced photonics manufacturing sectors.
In this project we will aim to develop printing technology of optical elements into glass, using ultrafast laser nano-structuring, exploiting tailoring of laser pulse intensity, phase and polarization in space and time domain. The printing technology is based on femtosecond laser induced self-organized sub-wavelength periodic structures referred as nanogratings with features as small as 20 nm. Such a periodic assembly behaves as quartz exhibiting strong birefringence.
Our ultimate goal is to produce a printable anisotropic inorganic material, which combines the benefits of durability and optical quality of inorganic crystals (e.g. quartz) with the manufacturability of liquid crystals. The reach this ambitious goal the following objectives will be pursued:
(i) to create a theoretical framework describing the interaction of ultrafast laser pulses with transparent materials, which includes spatio-temporal effects and coherent interaction between light and electron plasma waves;
(ii) to control spatio-temporal properties of ultrafast laser beam for imprinting highly ordered nano-structures in quartz glass;
(iii) to utilize ultrafast laser imprinted nano-structures for fabrication of advanced photonic devices with unprecedented quality and manufacturability.
Experimental work will cover several aspects of ultrashort lasers glass nano-structuring process. In-situ monitoring of laser-matter interaction will be used as feedback for optimisation ultrafast laser nano-structuring process and will lead to the development of method for spatio-temporal tailoring of ultrafast laser pulses in real time. The experimental and theoretical framework will enable us to understand the fundamental mechanisms at play including the dynamics of laser beam propagation, absorption of light and excitation of the free electron plasma.
The advantages of ultrafast laser printing technique will be exploited to demonstrate novel photonic devices for high resolution optical microscopy, polarization sensitive imaging and high power laser material processing. As ultrafast lasers tend to become industrially accessible in the nearest future, this research, besides its fundamental importance, will dramatically advance the fields of 3D laser direct writing by providing controllable modification of matter with impact on technologies of data storage, integrated and diffractive optics and imaging.

Potential impact
The proposal has two main thrusts - establishing a comprehensive understanding of light-matter interaction in the ultrafast regime and fabrication of optical elements. The work will benefit stakeholders in both economic and societal contexts. More immediate impact will be achieved in industrial applications such as laser processing (laser manufacturers and users of ultrafast lasers), imaging and microscopy (users of optical elements in new applications). Societal impact will be achieved through the development of polarization sensitive medical imaging with its potential to aid cancer prevention and engaging the public in the fundamental physics of light-matter interaction. We will collaborate with Marine Biological Laboratory, USA to build compact and efficient polarization imaging for biomedical applications including imaging of living cells and tissues. We have also engaged two leading fibre laser companies (SPI Lasers, Fianium) to provide industrial expertise and potential routes to exploitation in both the light-matter interaction thrust (use of Fianium ultrafast lasers), and the fabrication thrust (use of high power laser with novel converters for beam shaping and polarization control).
The work will support the rapid market growth of 10% CAGR of laser-based material processing systems (world market approximately £10bn in 2012, out of global photonics market of £300bn). The main driving force behind the growth of laser-based material processing is demand for higher output power, shorter pulses, higher efficiencies, adaptive sources and lower costs. These requirements are also identified in the Association of Industrial Laser Users' 2012 report "Towards a Strategy for Laser Materials Processing in the UK". The immediate beneficiary in terms of impact will be Fianium. The fundamental understanding of ultrashort pulse laser processing will support their development efforts for new laser systems, taking into account the importance of spatio-temporal control. The framework developed in the programme is specifically focused on interaction of ultra-short light pulses with transparent materials, therefore the industrial applications are primarily in more efficient methods for fabricating optical elements such as converters, waveguides, and new devices and systems in areas such as optical storage. However the framework will also be of importance to applications such as surface structuring and cutting - therefore the impact will extend to a wide range of applications where the UK has manufacturing capability (e.g. aerospace, renewables, medical).
The fabrication of advanced photonic devices using the ultrafast lasers will benefit a range of stakeholders both in photonics manufacturing (e.g. microoptics) and users of photonics technology (e.g. imaging, laser processing, spectroscopy). Utilizing ultrafast laser processing may bring significant economic benefits in terms of improved technical performance (e.g. wider spectral range and higher damage threshold over competing technology such as LCD or quartz) and reducing processing costs allowing manufacturers to produce on demand optical components. This in turn may reduce costs in areas such as stock management, and long distance transport. The immediate beneficiary of the proposed work will be SPI Lasers who will use an optical converters fabricated in the programme to generate novel beam shapes for novel cutting applications such as beveled edge cutting.
In the short term we will explore opportunities to engage the public in laser processing (e.g. for example how lasers are used in the manufacture of smart phones) at University organised outreach events, whilst in the longer term the technology may enable more energy efficient laser processing and whilst the optical elements fabricated may have new applications in areas of societal importance such as new polarimetric imaging methods for medical diagnosis.